FASTEST - Fast-track hybrid testing platform for the development of battery systems

Current methodsto evaluate Li-ion batteriessafety, performance, reliability and lifetime represent a remarkable resource consumption for the overall battery R&D process. The time or number of tests required, the expensive equipment and a generalised trial-error approach are determining factors, together with a lack of understanding of the complex multi-scale and multi-physics phenomena in the battery system. Besides, testing facilities are operated locally, meaning that data management is handled directly in the facility, and that experimentation is done on one test bench. The FASTEST project aims develope and validate a fast-track testing platform able to deliver a strategy based on Design of Experiments (DoE) and robust testing results, combining multi-scale and multi-physics virtual and physical testing. This will enable an accelerated battery system R&D and more reliable,safer and long-lasting battery system designs. The project’s prototype of a fast-track hybrid testing platform aims for a new holistic and interconnected approach. From a global test facility perspective, additional services like smart DoE algorithms, virtualised benches, and DT data are incorporated into the daily facility operation to reach a new level of efficiency. During the project, FASTEST consortium aims to develop up to TRL 6 the platform and its components: the optimal DoE strategies according to three different use cases (automotive, stationary, and off-road); two different cell chemistries, 3b (NMC/ Si-C) and 4 solid-state (oxide polymer electrolyte); the development of a complete set of physic-based and data-driven models able to substitute physical characterisation experiments; and the overarching Digital Twin architecture managing the information flows, and the TRL6 proven and integrated prototype of the hybrid testing platform.